Distribution properties of hyperbolic and partially hyperbolic systems

This research is to build on recent developments in the theory of thermodynamics to describe equidistribution results in geometry and dynamics. The aim is to generalise exisiting results and the objective is to apply them to skew products, frame flows, etc. This will advance the theory in this area directly and be of use to geometers and dynamicists.